University of Brighton and Quorum Technologies Limited

To develop novel processes for the application of ultra-thin coatings to samples for scanning electron microscopy, to facilitate entry into the lucrative Japanese market and extend the technology to other markets, replacing old technology.